Adolescent alcohol and substance misuse beliefs and behaviours: The role of language, inhibition, and attentional proces

Alcohol dependence is a significant public health related issue which impacts directly and indirectly on a number of illnesses such as liver cirrhosis, cardiovascular disorders etc. The earlier that drinking begins the greater risk for adult alcohol dependence and alcohol-related problems, justifying the need to examine what underpins early alcohol use in adolescents. Studies show that poor verbal skills (along with poor attention, working memory and difficulties in restraining actions) are related to early onset alcohol use. However, even though associations are revealed the mechanisms by which they contribute to early onset alcohol use are not yet specified. By investigating the early risk factors that lead to alcohol use we can identify those adolescents who are most likely to drink alcohol at any early age (and use substances such as marijuana) and we can develop interventions t that pay attention to these risk factors and prevent the uptake of these risky behaviours. This research will examine how difficulties in language and communication skills contribute to attitudes and beliefs about alcohol use and how they translate to early onset alcohol use. This research will be conducted by examining these risk factors before and after adolescents begin drinking alcohol and/or using substances.

Technical abstract
This research aims to examine how oral language abilities mediate the relationship of executive function abilities to the development of beliefs and attitudes regarding alcohol and substances prior to the onset of use and to future use. The key objectives of this study is to provide information on the precursors of alcohol and drug misuse in adolescents which will enable educational and clinical professionals to meet the needs of those youths who are most at risk. The current programme of work will be undertaken over three levels: Firstly a preliminary analysis of data will be performed on already collected data examining the longitudinal development of adolescent alcohol and substance use (N = 4,000, age range 14-16 years). This analysis will provide information on adolescent onset of alcohol use, quantity and frequency, expectancies, conduct disorder (CD) and attention deficit and hyperactivity disorder (ADHD), depression and anxiety, along with a broad assessment of educational attainment. These data will be disseminated in peer-reviewed publications and conferences and will also inform the second level which involves a more detailed investigation of the role of language and executive function skills. Adolescents prior to the onset of alcohol use (i.e. N = 102, approx 12-13 years) and are attending schools involved in the larger study will be invited to participate in the current study. This study will employ a traditional method of group comparisons, in which adolescents will be differentiated based on their oral language, cognitive and response inhibition scores. This will be complemented with a more dimensional approach in which scores in the different domains, along with attention will be treated as quantitative variables and the ability of these variables to account for alcohol and drug based beliefs and behaviours will be examined. A follow-up of these students will be performed one year later. The final level will incorporate experience and training in the field of developmental cognitive neuroscience. There are opportunities under the supervision of professor Asherson and Dr Conrod to develop experience in the neurological correlates of adolescent substance misuse in typical and atypical development (i.e. ADHD). This will allow the development of specific research skills in order to complete a number of detailed research proposals investigating the neural correlates of language and executive function in adolescents and its relationships to attitude formation.